Circular and Constant Aluminium (CirConAl)

The CirConAl project will provide the lowest embodied CO2 content aluminium alloys for the automotive industry, enabling light weighting at ultra-low embodied CO2 content of <1.0 tonne of CO2e per tonne of aluminium with, in time, a reduction to <0.5 tonnes/tonne and then to <0.2 tonnes/tonne. This will be achieved by taking a strategic approach to the aluminium scrap market in the UK, where presently most of this key resource is exported, through targeted sorting, blending and refining technologies as the main metal input to a state-of-the-art automotive billet cast house producing a new generation of highly recyclable aluminium alloys.